TG0

Conventional touch sensor manufacturing technology share the same limitation: the product functionality relies on a large number of the sensors embedded inside. They are rigid, flat, uninspiring to use and complicated to produce. Project TG0 is developing a platform tactile sensing technology based on one uniform material that can be applied in automotive, consumer electronics and various other markets. The project will provide a completely disruptive method of manufacturing 3 dimensional intuitive control interfaces and will prove its industrial readiness specifically to be adopted in automotive interior.